HydroGlyn Energy Initiative

**HydroGlyn Energy Initiative**: _empowering rural communities with sustainable energy_

The HydroGlyn-Wales project is a green hydrogen farming pilot to demonstrate the possibility to switch from increasingly high levels of fuel poverty to self-reliant, net-zero carbon, energy producers in rural agricultural communities.

The HydroGlyn-Wales Energy Initiative is a ground-breaking innovation project, created by Water to Water at the Agricultural Research Centre's Coleg Sir Gar's Gelli Aur Campus in South-West Wales. This project showcases how farming and wider rural communities can achieve energy self-reliance, while minimising their CO2 emissions. HydroGlyn-Wales aims to generate **100%+** of campus energy requirements, including electricity, heating and transport fuel from renewable energy generated on site and stored as locally produced hydrogen or battery storage for use via microgrid and renewable fuelling stations.

Farming and rural community decarbonisation currently lags behind other sectors in decarbonisation policies and regulations, in part due to the predominant focus to date on centralised grid solutions to energy production and use (e.g. gas grid), rather than decentralised solutions more suited to rural areas. HydroGlyn-Wales directly addresses this critical gap and the associated infrastructural challenges by demonstrating the viability of decentralised green hydrogen production, there by opening a pathway for an energy transition which allows for direct participation of rural and remote farms and communities in the emerging hydrogen economy in the South Wales Industrial Cluster (SWIC). The Welsh farming industry currently contributes to 12% of Welsh CO2 emissions (Sector Emissions Pathway, 2016) and has set the goal of reducing emissions by 95% by 2050 (Energy use in Wales, Welsh Gov (2022)). This project provides a stepping stone for the agricultural sector and rural communities in South-West Wales to demonstrate they can be energy self-sufficient whilst ensuring long-term financial stability and driving the potential for accelerated renewable uptake in rural communities.

The project aims to create a feasibility roadmap for implementing the HydroGlyn-Wales initiative. This includes a user-friendly, non-technical summary with essential project components, facilitating the adoption of community-scale green hydrogen projects in rural and agricultural areas of South-West Wales, which could serve as a model for the entire UK.